CAVE (Construction Accredited Volumetric Exchange) is a framework for bringing together all the required parties to deliver accredited volumetric construction: the clients, the designers, the certifiers, the materials suppliers, the assemblers and log

CAVE (Construction Accredited Volumetric Exchange) is a framework for bringing together all the required

parties to deliver accredited volumetric construction: the clients, the designers, the certifiers, the materials

suppliers, the assemblers and logistics. CAVE will reduce risk throughout the supply chain, encouraging

suppliers to invest in the manufacturing capabilities needed to enable the delivery of quality volumetric

solutions to meet contractors, and end users needs. The whole system will be accredited and enable efficient

exchange (selection) of the suitable organisations for a given project.

The feasibility study will review, develop and assess the CAVE framework concept in the context of other supply

chain focussed initiatives such as the drive towards industrialised construction and automation. It will use the

information collected to assess its suitability for mainstream use in Skanska (and wider) supply chains. It will

establish the next steps towards implementation (including investment, R&D, cultural change and skills needs).